Long-term, High Order Visual Mapping

By observing a static scene with a moving video camera, it is possibleto estimate the trajectory of the camera through the environment,simultaneously build a map of the environment simply by repeatedobservation of the motion of visual features in the videoimages. The robotics community generally refers to this problem asvision-based Simultaneous Localisation and Mapping (SLAM) and thecomputer vision community calls it Structure From Motion (SFM).It is currently possible perform real-time camera localisation andmapping (i.e. visual SLAM) in a small environment on any modernlaptop, suitable for applications such as augmented reality orproviding visual odometry to a service robot. However, currently themaps that are built to enable localisation are usually short-lived,difficult to interpret by a human, and are rarely re-used by devicesother than the ones used to build the map. These maps are also easilycorrupted by moving objects or other dynamics such as cyclic changes.A significant challenge now faced is to build maps that can adequatelyrepresent a non-static environment by taking account of movingobjects, evolve over long periods of time, and provide more usefulrepresentations of the world with high level information. Applicationswhich would benefit from the longer lasting, semantically meaningfulmaps include: personal robotics and assistive devices, beneficial inan aging society to confer greater independence to the infirm; changedetection for military and civilian surveillance such as in IED(imporvised explosive device) detection; driver assistance tools, forautomatic reasoning for vehicles in complex and clutteredenvironments. Our research therefore aims to address fundamentalissues in visual mapping in order to provide sound underpinnings forthe above commercial applications. More specifically, the focus ofthe current proposal is:(i) to build representations that can be updated to take into accountchanges in appearance and structure and be used by different visualsensors;(ii) to investigate representations and algorithms for extraction ofhigh-level semantic information to improve the mapping process,develop scene understanding, to provide a more natural interface tocognitive processing.The use of a mobile observer taking continuous measurements of theenvironment provides opportunities for learning and leveraging contextin novel ways. We aim to achieve our goals through combined use ofgeometric data (map), photometric data (the image stream) andhigh-level contextual information (in which observations areunderstood in terms of their relationship to the bigger picture ).In doing so we expect to build an environment model not as a simpleunstructured point cloud, nor as a flat collection of visual featuredescriptors, but as a semantically meaningful hierarchy. Such arepresentation would clearly be of great benefit for high-levelreasoning and human interaction. Moreover we argue that it is onlythrough such higher-level representations that the robustness requiredfor truly long-term mapping will emerge.We aim to support these theoretical and practical advances inalgorithms and representations for visual mapping, with real, robustimplementations, which run in real-time.

Potential impact
Through our previous projects in Simultaneous Localisation and Mapping (and others by our colleagues, e.g. Newman in Oxford and Davison in Imperial), the UK currently enjoys a pre-eminent global position in the field of visual SLAM research. Our past research in SLAM has achieved significant impact both in academic and in industrial environments. Our SLAM research, through our know-how, algorithms and software, has had -- and has further potential for -- real economic impact within the UK, having been used as the basis for development in UK industry. In some cases the details of this are subject to non-disclosure agreements, but notably our work on SLAM with moving objects in radar has been transferred to UK industry (Servowatch Ltd) who are actively developing products for marine situational awareness. Our aim in the current project is to extend the range of applications of visual SLAM by concentrating on the mapping aspects of the problem. Some aspects of this new work are close to exploitation. However some of the more ambitious aspects of the project represent more basic research, that is nevertheless necessary in order to necessary achieve the next generation of smarter SLAM systems. Applications which will benefit from the research proposed include: personal robotics and assistive devices, beneficial in an aging society to confer greater independence to the infirm; change detection for military and civilian surveillance such as in IED (improvised explosive device) detection; driver assistance tools, for automatic reasoning for vehicles in complex and cluttered environments. Drawing on our previous experience and expectations of likely beneficiaries, we propose to maximise the impact of our research in the following ways: (i) by publishing in both the computer vision literature and the robotics literature; (ii) through release of appropriate software on the basis of free-for-academic use; (iii) through existing and future relationships with industry; (iv) establishing and cultivating new industrial relationships through attendance at relevant industrial trade fairs (eg the MoD's Defence Research conferences) (v) if apporpriate seeking formal protection through the patent system, and pursuing licensing opportujities through the University's IP company Isis Innovation. (vi) career development of key individuals (in particular, in providing the springboard to an academic career for the named researcher)